Mochi: a camera games platform using augmented reality and machine learning

This project will create a camera games platform using augmented reality and machine learning technology. The product will be a mobile app which houses a collection of mobile games which put you - the player - at the centre of the game, not a 3D model or an avatar, you! And playing games creates short videos which are perfect for sharing with friends or on social media.